Rapidly accElerating Mof-Based soRbents as A Novel Decarbonisation Technology (REMBRANDT)

Climate change, exacerbated by CO2 emissions from major industries and power generation facilities, threatens global sustainability. Current carbon capture and storage (CCS) solutions, like liquid amine scrubbers, are inefficient, expensive and spatially demanding, impeding their broad implementation. Metal-organic frameworks (MOFs), possessing exceptional efficiency and selectivity for CO2 capture, show significant potential as adsorbents. However, their widespread application has been limited by small-scale production and high associated costs. Promethean Particles has developed REMBRANDT, a revolutionary process that dramatically increases MOF production to industrial scales. Our patented process enables MOF production up to 25 tons per day, cutting current market prices from €15,000-60,000/kg to just €25-100/kg. Moreover, we have shown that a MOF-based CCS system requires 75% less energy for regeneration, while the system footprint is 90% smaller than other CCS technologies, making it appealing for smaller or space-constrained emitters. Our focus is on producing environmentally friendly and recyclable MOFs, promoting a circular economy. Furthermore, REMBRANDT's cost-effective MOF-based solution help companies to implement CCS, thus reduce their carbon footprint and aid compliance with EU regulations like the EU Emissions Trading System (ETS), Effort Sharing Regulation (ESR), and Renewable Energy Directive (RED), which impose penalties for excessive CO2 emissions. REMBRANDT capitalises on the exponential growth of the CCS and MOF markets, projected to grow at CAGRs of 19.5% and 22.5% respectively by the late 2020s. Our comprehensive forecasts place the total addressable market (TAM) for our offerings between €205 and €823 billion/year, considering the potential of MOFs for CCS. Our strategy emphasises supplying top-tier MOFs at competitive prices to the European and US markets, revolutionising the CCS industry, and leading the way in environmental sustainability.